Topics in algebraic topology

The project will involve various questions about the topological Hochschild homology of commutative ring spectra and their relationship with algebraic K-theory, building on the results used by Burklund, Hahn, Levy and Schlank in their recent disproof of Ravenel's Telescope Conjecture. In particular, those authors prove various results about truncated Brown-Peterson spectra, and we hope to prove results about other spectra that are analogous but more precise.